Identification of Sites for Micro-hydropower On Rivers Through Applied Satellite and Environmental Data (ISMORTASED)

Most rivers in the UK can produce much more hydropower than is currently being exploited, albeit at small but very numerous sites. The problem being solved by this project is the identification of sites where micro hydropower turbines, of different types and sizes, might easily and inexpensively be deployed to the benefit of the local communities and without damage to the environment. This can be achieved by accessing and combining data sets from government agencies, such as the Environment Agency, with data from existing satellite-based earth observation service providers. In revealing the potential of individual sites on rivers where "green" electricity can be produced 24 hours a day, we will stimulate growth in renewable energy jobs, cut Carbon emissions and establish localised secure supplies of electricity.